Development of Unified Experimental and Theoretical Approach to Predict Reactive Transport in Subsurface Porous Media

This project aims to reduce the uncertainty and risk associated with key global challenges for the 21st century - securing sustainable access to water, energy and food. The underpinning understanding of natural systems to address this challenge is, in a large part, concerned with storage and extraction from porous rock: this includes safe storage of carbon dioxide to mitigate greenhouse gas emissions, efficient recovery from hydrocarbon reservoirs and groundwater management. Complex geological structures such as carbonate rock contain at least half of the world's conventional oil reserves, and have a significant storage capacity for CO2. The UK strategic energy plans include taking a leading role in enhanced oil recovery and carbon storage in carbonates. The most important UK aquifer is a remarkably pure limestone (calcium carbonate) providing more than half the water supply for drinking and industrial purposes.

Transport - a quantitative description of how fluids move - through complex geological structures is absolutely crucial to a rational understanding of these processes in natural systems and yet it is still not fully understood, especially when coupled with chemical reactions. While it is well known that geological systems host physical and chemical processes that span a huge range of spatial and temporal scales, research - to date - has largely focused on understanding the structure of the porous medium, and the macroscopic description of the interplay between flow field, transport and reaction. However the interplay between pore structure, flow field, transport and chemical reaction is unknown.

Chemical reaction introduces the next level of complexity that is particularly challenging to quantitatively describe across a hierarchy of length scales. We will address this problem for reactive transport in porous media by combining new experimental Nuclear Magnetic Resonance methods with a novel multiple scale modelling method. This unified approach will have a key advantage in retaining detailed information on localised reactive transport parameters in terms of spatial and temporal distribution functions, rather than only having spatially and/or temporally averaged macroscopic parameters.

We will undertake a systematic program of research integrating pore-to-core scale measurements and modelling of reactive transport processes into a unified experimental and theoretical framework aimed at answering the following key questions:

* How can we establish a methodology to measure and predict the reactive transport rates within aquifers and reservoirs?

* What are relationships between structural, flow, transport and reaction properties governing reactive transport in natural rock?

* What are key uncertainties in predicting reactive transport in natural rock in terms of structural, flow, transport and reaction properties?

* What impact the transport and reaction physics at the pore scale have on reactive transport at the large scale?

Potential impact
Key deliverables from this project are:

(1) Image library of carbonate rock
(2) Library of reactive flow propagators NMR measurements
(3) Experimental validation at the pore- and core-scale by pore-scale modelling
(4) Model predictions for reactive transport from pore to field scale with a new simulator
(5) A new methodology for making predictions of reactive transport based on the unified experimental and theoretical approach.

These deliverables will help the beneficiaries describe and upscale the key processes responsible for quantitative description of how fluids move and react in porous media including the subsurface.

Who will benefit and how:

(1) The UK Research Community
The research will generate new experimental results and modelling insights that are of generic value for the UK research effort in a range of disciplines including carbon storage, enhanced oil recovery and subsurface contaminant transport. Examples are: Localised chemically selective NMR propagator measurements and model predictions for reactive transport propagators in carbonate cores; a methodology to measure reactive flow propagators in natural rock; pore-to-field scale simulator for reactive transport that incorporates NMR flow propagator data.

(2) Global Academic Community
The research outputs and methodology developed in this work will of global relevance and will provide valuable data and models for use in reactive transport in porous media research. Examples are as for UK Research Community. Research findings will be disseminated in leading scientific journals and at top national and international conferences.

(3) The Enhanced Oil Recovery, CO2 Storage and Waste Disposal and Remediation Industry

The project results will quantify the uncertainties and reduce the risk involved in CO2 sequestration and enhanced oil recovery. The UK-based CO2 storage and enhanced oil recovery industry is well placed to benefit directly from the project outcomes. The beneficiaries are mainly oil and gas companies, who are able to develop large-scale enhanced oil recovery projects, the large CCS storage projects, and the power companies who must work with them to establish a full CCS chain.

(4) Small and Medium Enterprises (SMEs) and Oil Companies (such as Total)

Digital Rock Analysis that will be used in this project has made considerable advances over the recent years. This facilitated the creation of a number of SMEs that are involved with the oil and gas majors as service companies providing special core analysis. They will benefit from the new methodology to be developed in this project.

(5) UK Economy

The scientific development under this project will help improve nationally important technologies - carbon storage, enhanced oil recovery and waste disposal and remediation. The project will benefit the UK economy by creating exporting opportunities in the above technologies.

(6) The Public
The new scientific understanding of reactive transport in porous media in the proposed research will help us to better understand the physics of carbon storage, enhanced oil recovery and waste disposal and remediation, thus providing reassurances that these technologies are efficient, safe and cost-effective. This will contribute to public acceptance.